Robot Assisted Endovascular Intervention: Device Design and Innovation

Vascular disease is the most common precursor to ischaemic heart disease and stroke, which are two of the leading causes of death worldwide. Advances in endovascular intervention in recent years have transformed patient survival rates and post-surgical quality of life. Compared to open surgery, it has the advantages of faster recovery, reduced need for general anaesthesia, reduced blood loss and significantly lower mortality. However, endovascular intervention involves complex manoeuvring of pre-shaped catheters to reach target areas in the vasculature. Some endovascular tasks can be challenging for even highly-skilled operators. The use of robot assisted endovascular intervention aims to address some of these difficulties, with the added benefit of allowing the operator to remotely control and manipulate devices, thus avoiding exposure to X-ray radiation. The purpose of this work is to develop a new robot-assisted endovascular platform, incorporating novel device designs with improved human-robot control. It builds on our strong partnership with industry aiming to develop the next generation robots that are safe, effective, and accessible to general NHS populations.

Potential impact
The research is in line with Frontiers of Physical Intervention, one of the four EPSRC health technology grand challenges, and addresses major research issues in medical device design and innovation, with effective integration of robotics and autonomous systems.
A significant focus of this project is the amount of measureable impact generated by its research results. The project and its industrial partners (Hansen Medical, Intel and Kuka) will work together to ensure that impact is accelerated. A number of impact activities are planned with our project partners and funds are requested for some of these. The project will stimulate creative and adventurous research that underpins the key objectives of the project.

With respect to the Impact and Translation tool, the proposed project touches upon all the topics involved.
- Ethics: The project will go through ethical approval for the use of patient imaging data and the appropriate licences to perform preclinical experiments with the system prototypes; these will be acquired prior project start. The use of animal models for preclinical evaluation will be approved by Home Office and we will adhere strictly to the 3R principles of animal research.
- Health economics and evaluation: Health economic analysis will be performed as one of the impact activities and funding is requested for this.
- Public engagement: The research will involve extensive public and end-user engagement as part of our impact activities.
- Regulation: With our project partners, issues regarding device safety and regulatory pathways will be addressed.
- Research project design: The project will focus on preclinical and precompetitive stage research with all impact partners; academic results will be put into the public domain; regulatory approvals will be investigated for the new devices developed.
- Responsible innovation: The project aims to follow the AREA framework and the workpackage (WP1) associated with impact activities will be guided by it.
- User engagement: In this project, we will engage end-users (interventionalists), patients, and businesses.

The planned impact activities of the project include:
- Knowledge and Academic Impact: Knowledge transfer and clinical translation are major focuses for this project and will involve all three industrial project partners.
- Clinical Impact: The project will have significant clinical impact through safer, more efficient catheter intervention. For clinical and patient engagement, end-user workshops are planned and vascular disease charities will be contacted, respectively.
- Commercial Exploitation and Economic Benefit: It is expected that the results of the project will have significant commercial impact and all project partners will be involved with regulatory issues investigation and determination of exploitation routes for the research outputs. The research is expected to benefit the economy by providing safer and more efficient catheter interventions, thus saving the NHS procedural time and reducing the need for repeat interventions.
- People Development: We will actively encourage early career researchers to lead new concept generation with direct clinical/industrial interaction. Secondment to industrial collaborators will be arranged and the team encouraged to lead public dissemination activities. People and skills development is a major agenda of this project.
- Communication and Engagement: Communication to the public and patients will be through conferences, open days, charities and a project website.

The impact of the proposed project will be demonstrated through extensive preclinical validation. Future uptake by the NHS will provide clinicians with data that provides the basis for changing clinical practice to improve patient outcomes and quality of life. Through clinical evidence, the project team will also actively promote public awareness of our research and develop a shared vision for future minimally invasive intervention.